iCon Daventry

The iCon Centre is an environmental innovation and conference centre in Daventry, built to support the sustainable construction industry in the S.E. Midlands growth area and to house the Sustainable Construction iNet. It is owned and operated by a subsidiary of the University of Northampton.
The building has 50 office units for early stage businesses, a 300 seat auditorium, smaller meeting/break-out rooms, an atrium with an ETFE roof and a café, open to the public. The building was completed in March 2011 under a design and build contract, with targets of BREEAM Excellent and a design CO2 emission of